Efficient bi directional DC PSU/Inverters for low power distributed energy systems and DC load/supplies

"The project will develop and prototype an innovative and highly efficient low power (<1Kw) hybrid DC power supply (battery charger)/Inverter for deployment in distributed energy systems. This technology is needed in order to radically improve the economics and scalability of distributed edge of grid energy storage systems. The technology will extend use PPM’s (Tim Crocker) established high frequency power MOSFET expertise that is now being applied to bi-directional AC-DC converters, and Moixa’s expertise in system integration and design.
Such low power, energy efficient power supply/inverters help enable new markets of small scale mass distributed energy storage systems to be efficient and act as source and sink. It is an enabling technology for DC microgrid, including small scale microgeneration, to interact with the grid scale energy system, as an aggregated resource. Traditionally inverter / battery chargers are high cost and designed for much higher power levels. This project will address both technical innovations in power conversion architecture, and aggressive cost targets for the final design, to develop a small size, low cost. high efficiency inverter/battery charger at the 500W and 1kW scales. Moixa plan to deploy in commercial pilots as a first customer integrated into their MASLOW system.
"